Time-resolved kinetic and structural understanding of essential enzymes to develop novel herbicides

This project offers the existing opportunity to use the latest structural biology methods to impact the development of new herbicides to help crop security. In this project, you will determine a structural movie of the enzymatic action of two herbicide targets. These exciting results will highlight the optimal strategies for designing new herbicides and provide a new level of detailed understanding of the enzymes. The project will offer the opportunity to learn techniques at the cutting edge of structural biology and to make a significant impact on food production. As a student on the project, you will learn a strong range of techniques. Key methods will be protein production and purification, crystallisation and structure determination, and enzyme studies to complement the structural results. The supervisors are experts in all stages of this work and have strong experience of developing similar projects. This project will have expert supervisors in Exeter and Bristol, offering the opportunity to experience two different research environments, access a wider range of expertise, and interact with other DTP students more extensively. This project will be undertaken in collaboration with Syngenta, and as part of the project you will take a three month placement at Syngenta's site at Jealott's Hill. This placement will be timed to obtain maximum benefit from the opportunity and will most likely be taken once results are established for one enzyme and can be followed up effectively with Syngenta. Syngenta will provide an additional supervisor to give insight into the herbicide development process and further support your development.